A Family of Nations? Brexit, Devolution and the Union

The project examines the impact of Brexit on relationships between the four nations/territories of the UK. Devolution was designed and developed within the context of the EU, and EU membership has been important in easing territorial relationships within the UK. The Brexit process is straining these relationships, and could mark a turning point in the system of multi-level government in the UK.

Politicians often use the family as a metaphor when discussing territorial relationships. This project will draw upon ideas developed by sociologists to study relationships within families as a way of understanding and explaining dynamics in the relationships between governments and territories across the UK. The project aims to identify new tensions, opportunities and constraints. It examines the evolution of formal engagement and decision making between the UK and the devolved governments, but it tests the idea that these are conditioned by more informal interactions and the culture surrounding these. This includes the perceptions key players have about their role and the role of others, and the attitudes and behaviour they display. Relationships are studied in three sets of discussions provoked by Brexit: the UK's approach to EU negotiations; the negotiation and implementation of new trade deals; and the future of the UK 'internal market', which aims to avoid distortions in trade and competition once the UK is no longer subject to EU laws.

The UK's exit from the EU coincides with the 20th anniversary of devolution. Brexit is posing big challenges for devolution, but it also offers an opportunity to reform the ways in which the governments and territories of the UK interact and work together. However, the project contends that opportunities for reform will be limited by five sets of constraints: (i) how the UK as a country, and the roles and responsibilities of its different governments, are understood among key players; (ii) the asymmetry, or unevenness, of devolution and decentralised government, including the lack of a distinctive national voice for England; (iii) pressures from the EU and the international community for the UK to speak with one voice in international negotiations and treaty-making; (iv) party political differences and competition between the UK and devolved governments; and (v) the politics of Scottish independence, especially in light of the expectation that Brexit will be the justification used by the Scottish First Minister to take steps towards a new independence referendum.

The project benefits from a small comparative study of Australia and Canada, as two countries outside of the EU that have wrestled with how to share power between their federal and regional governments. These case studies will pay particular attention to how the territories work together to negotiate and implement trade deals, and to support trade and mobility within each of the countries.

Brexit attracts a lot of media and public interest, but its effect on the territorial future of the UK is often neglected. This project aims to raise awareness of the challenges that Brexit has generated for the relationships between the governments and territories of the UK. A major focus will be to increase understanding of these issues among policy makers, supporting them in responding to the challenges, including with ideas for reform. The project will also raise awareness among the public by making use of digital communication including videos and other visual images, articles in newspapers, appearances on radio and TV news, and public events designed to helping citizens be more informed about and engaged in debates on the territorial and constitutional future of the UK.

Potential impact
Brexit has been a daily news item since the 2016 referendum campaign, but neglected in the coverage are its implications for the future of the UK and the political relationships between its constituent parts. This project aims to raise awareness of these effects among governments, parliaments, civil society stakeholders and the public. The Fellow will work closely within the UK in a Changing Europe (UKiCE) team, continuing to raise the programme's profile within the devolved territories. She will also draw upon the networks and experience gained from her six years of knowledge exchange as Co-Director of the Centre on Constitutional Change.

Public engagement will be mainly through enhanced digital communication, including regular short video clips, infographics, and three animated videos, disseminated through the UKiCE and CCC You Tube channels and via Instagram. Videos will be creatively and professionally produced, using the metaphor of the family to help convey the dynamics of intergovernmental and inter-territorial relationships to a wider audience. Analysis will also be provided in regular blogs, reports and briefing papers, all disseminated via the well-established websites, Twitter and Facebook channels of UKiCE and CCC. The Fellow will use regularly offered opportunities to speak at public events, including large scale festivals and small community forums. In addition, the project plans three public events, one in each year of the project. One of these will be an interactive event targeted at young people, with a 'digital takeover' that gives them the opportunity to produce blog and Instagram content following deliberations on the territorial effects of Brexit. Building on extensive experience with the national and international print and broadcast media, and the communications resource of the UKiCE, the fellow will also use frequent media work - both proactively and reactively, in response to press requests - to disseminate project findings and promote the wider programme.

McEwen is already embedded within networks of Ministers, elected members, and senior officials leading on devolution and constitutional reform across Whitehall, the devolved governments and parliaments within the UK. She has earned a reputation among these stakeholders as an authoritative, trusted source on the UK's changing constitution. She will continue to nurture these relationships, offering oral advice, masterclasses, tailored briefing papers, and a private space for governments individually or collectively to subject ideas and proposals to early independent evaluation. She will capitalise on opportunities to deliver devolution training for civil servants, and will continue to promote wider practitioner engagement by connecting officials within her network to academics working on Brexit-relevant research within and beyond the ESRC's Brexit programmes. She will seek new opportunities to provide committee evidence in the UK and the EU, building on her extensive experience in providing advice and testimony to parliamentary committees. The fellowship will also empower the wider professional and policy community, e.g. in business and the voluntary sector, as they seek to adapt to the new challenges Brexit is generating for devolution and multi-level government, by providing briefings, advice, consultancy and CPD/training opportunities.

The fellowship will run at least four practitioner workshops to bring stakeholders and officials from government, parliament and the wider policy community together with academics, including those on other UKiCE/Governance after Brexit projects. The proposed workshops will discuss key themes relevant to the territorial politics of Brexit: (i) UK territorial diversity and EU relations; (ii) devolution and trade; (iii) territorial governance and the internal market; and (iv) Brexit and the politics of independence.